Unravelling the mechanisms of resistance to the macrocyclic lactones in the sheep scab mite, Psoroptes ovis

Sheep scab, caused by the ectoparasitic mite Psoroptes ovis, is a disease of serious welfare concern characterised by intense pruritus, pain and distress in infested animals. The disease is highly contagious and inflicts an economic burden of ~£80-200M per year to the UK farming industry, resulting from treatment costs and production losses. There are currently only two options for treatment and control: plunging sheep in an organophosphate dip, which is highly effective but has significant environmental and safety concerns, or dosing sheep with a macrocyclic lactone (ML), a class of drugs most often used to treat parasitic worm infections . However, ML-resistant populations of P. ovis have recently been detected in the UK, requiring a rapid change in approach to limit the spread of resistant mites and safeguard the UK flock, while minimising the environmental impact of alternative treatments. We will take a multi-disciplinary approach based on using a genetic cross to identify genetic markers for ML resistance, building on this cross with transcriptomics and reverse genetics to identify the molecular mechanisms underlying resistance, and population genetics to track the emergence and spread of resistance in the UK. This work will allow us to develop strategic treatment protocols to suppress resistant populations and preserve the efficacy of this important drug class. These outcomes are underpinned by a robust platform of resources we have developed for the project: a fully assembled P. ovis reference genome for genomic and transcriptomic analyses, ML-resistant and susceptible P. ovis populations maintained at the Moredun Research Institute for genetic crossing to identify the regions of the genome conferring resistance, a gene silencing technique (RNA interference) coupled with in vitro bioassays to functionally validate identified resistance genes, and a biobank of historic P. ovis samples from throughout the UK to track resistance emergence and identify risk factors that promote its spread. The project benefits from an established and extensive network of UK farmers, vets, and industry stakeholders, who will provide current P. ovis samples, collaborate in the development of effective and practical guidelines for sustainable sheep scab control, and will promote these to the wider community to maximise their uptake and impact.

Technical abstract
Resistance of the sheep scab mite, Psoroptes ovis, to macrocyclic lactone acaricides, was recently confirmed in the UK. Since this initial report, multiple resistant populations have been identified, raising welfare and economic concerns for the future sustainability of sheep farming. We have available a newly assembled P. ovis reference genome (with 10 chromosomal scaffolds), and two P. ovis isolates - one sensitive to all MLs (MLsus), the other a recent field isolate (MLres) - resistant to moxidectin, ivermectin and doramectin. Using RNAseq we will compare transcriptomes of mite populations; between isolates and following exposure to moxidectin in vivo, and in vitro. We will also generate a genetic cross using female tritonymphs (MLsus) and adult males (MLres) to identify loci under selection by moxidectin treatment, both in vivo and in vitro using bulk segregant analysis. Both short and long reads will be used, allowing both single-nucleotide and copy number variants to be investigated. Identified QTLs will be refined using functional validation of potential target genes with RNAi. We will generate genomic data from 50-100 field populations collected from sheep and cattle in different geographical regions and phenotyped for ML response. These data will help to elucidate the genetic diversity of haplotypes conferring ML resistance, helping to narrow the identified QTLs and allowing us to test whether the UK P. ovis population shows host adaptation or isolation-by-distance. Some field isolates are historic, with the oldest dating back to soon after P. ovis was re-introduced to the UK in the 1970s, so these data will allow us to reconstruct the subsequent spread of P. ovis and the emergence of resistance. All this information will feed into work with key industry stakeholders via the working group SCOPS, allowing updated advice and best practice guidelines for sustainable control of sheep scab to be impactfully generated.